University of Ulster and James Leckey Design Limited

To embed the skills and knowledge necessary to successfully integrate existing and emerging technologies into new Leckey products and understand how data gathered can be used to provide evidence fore clinical practice within paediatrics.